Slush - Video Dating

Slush is a Video Dating app (IOS/Android) that aims to redefine the dating landscape by offering a revolutionary and personalised platform to foster meaningful connections. Unlike typical dating apps, Slush has pioneered a video-first approach with two key features such as virtual speed dating and video-based profiles, providing a vibrant and engaging atmosphere for users to discover potential matches. What makes Slush different is various key features including:

1. **Video Speed Dates:** reimagines traditional speed dating for the digital age. Users have the opportunity to engage in a series of 5 to 10 dates, each one a concise 3-minute video call. This unique format allows users to experience a wide range of potential connections in a short time, reducing the fatigue of endless swiping. After the event, users who expressed mutual interest in each other are matched, creating the opportunity for deeper interactions and possible romantic connections.
2. **Video Profiles:** Building on the principle of authenticity, the video profiles allows users to introduce themselves through personalised video clips instead of static photos and text. This innovative feature offers a more dynamic and engaging way for users to showcase their personalities and interests, providing a richer context for potential matches. Users can then swipe through these video profiles, fostering a more genuine connection with potential partners and increasing the chance of a successful match.
3. **AI Dating Coach:** We're introducing an AI-driven dating coach to our app. This innovative addition will leverage the knowledge accumulated from seasoned dating coaches worldwide. Users will receive personalised dating guidance and insights, enhancing their overall dating experience.